University of Essex and C G Eye Limited

To develop commercially available Software Development Kit (SDK) that enables Augmented Reality (AR) developers to produce geo-located AR solutions for their clients.